Intelligent Pantograph (IntelliPan), the evolution of Automatic Dropping Device (ADD)

Developing an Intelligent Pantograph that evolves current pantograph automatic drop devices (ADD) to significantly reduce false drops and no fault found (NFF) costly inspections.